HyFAN - Hydrogen Powered Electric Fan

Project HyFan will develop and de-risk the key technology bricks required for an integrated hydrogen fuel cell propulsor designed for the commercial drone market. The best-in-breed consortium will be led by Blue Bear, and will also include Bramble Energy, TOffeeAM and Aurata technologies. The programme will cost £799,261 over 18 months and it will advance the integrated hydrogen propulsor to TRL5 via a ground and flight test programme.